Resources for DiRAC2 at HPCs

The component of the STFC DiRAC computer hosted by the High Performance Computing Service at University of Cambridge will be used to carry out cutting edge research into theoreical particle physics, cosmology and astrophysics. This research is highly relevant to experiments at the Large Hadron Collider and to theoretical analysis of Gaia and Planck satellite data as well as other experiments and observations relevant to these research areas.

Potential impact
The high-performance computing applications supported by DiRAC typically involve new algorithms and implementations optimised for high energy efficiency which impose demands on computer architectures that the computing industry has found useful for hardware and system software design and testing.

DiRAC researchers have on-going collaborations with computing companies that maintain this strong connection between the scientific goals of the DiRAC Consortium and the development of new computing technologies that drive the commercial high-performance computing market, with economic benefits to the companies involved and more powerful computing capabilities available to other application areas including many that address socio-economic challenges.